University of Central Lancashire and Frank Whittle Partnership

To develop and implement a Building information Modelling (BIM) strategy to support process and data management innovation within a multi-disciplined organisation.